Aston University and The Automation Partnership (Cambridge) Limited

To design and develop novel bioprocesses and vessels for optimal therapeutic protein and cell therapy production using the automated ambr250 bioreactor platform.